Integrated Investigation of Biofouling Impact on Dynamic Subsea Cables and Characterization of Dynamic Cable Motion for Floating Wind Systems

One of the major challenges faced by dynamic submarine cables in floating offshore wind turbines is the widespread issue of biofouling. This refers to the accumulation of microorganisms and marine organisms on underwater surfaces. Biofouling can alter both the static and dynamic behaviour of submarine cables, leading to increased drag, changes in hydrodynamic properties, and, consequently, shifts in their motion characteristics within subsea currents and waves. These changes can compromise the performance and reliability of the cables. Moreover, the buildup of biofouling not only escalates maintenance costs but also raises the risk of cable failure, presenting a significant hurdle to the long-term sustainability and efficiency of floating wind farms. Currently, there is limited understanding of how marine growth contributes to vortex-induced vibrations in submarine cables, or how it generally affects cable dynamics.
In this project, we will begin by quantifying the effects of biofouling on dynamic cables, with a focus on subsea environments. We will explore the risks and economic consequences that biofouling introduces to these cables. Additionally, we will assess how biofouling alters the cross-sectional shape of the cables, influencing their vortex-induced vibrations (VIV) and motion characteristics. To fully understand these impacts, we will develop numerical models and simulations that evaluate cable fatigue life and reliability, accounting for dynamic loading conditions, material properties, and environmental factors. Finally, we will identify and implement effective biofouling mitigation strategies to enhance cable performance and durability.